Energy generation optimised

Energy for the Built Environment, through Optimised Gasification.'Through best practise, Design and Manufacture a UK Innovator is taking on the Germans at their own game'German Companies are the undisputed leaders in the field of Energy from Bio Digestion, generating Electricity from Bio Gas. Stirling-Wood Associates and the University of Wolverhampton, have come up with a novel idea for a compact Flowline concept in converting Organic feedstock to Energy.